A Digital Brain Health Platform for improving dementia outcomes

Recent expensive failures in drug development to treat Alzheimer’s disease, the most common dementia, mean new efforts are needed to support those suffering without the hope of a cure. Several academic and industrial research collaborations are commencing, including the MRC Dementia Platform (UK), IMI-EPOC (EU), and DIANE (US). These projects are focused on basic science and facilitating studies of new AD treatments. While these research goals are important, they are part of a strategy that will not impact patients for >15 years. This proposal aims to establish a digital healthcare platform (a) to collect standardized data from a large sample of symptomatic patients presenting with memory concerns (b) for post-diagnosis collection of progression with facilitated care model (c) for cost effective evaluation for interventions. The patient group will include those with Mild Cognitive Impairment (MCI) and mild dementia, from multiple causes (AD, vascular, lewy body, FTLD) and will provie standardized assessment and follow-up, plus access for those patients who wish, to intervention studies in order to provide opportuntiesto improve outcome for those patients involved.